Transforming built environments and experiences through British wool acoustics

I believe in the need to proactively help disadvantaged children in society thrive. I will do so by creating a cost effective, well designed, natural acoustic solution that will ensure it's easier for vulnerable children to play and learn.

The product is a high-performance acoustic textile using British wool and Yorkshire manufactured wool, formed into wall / ceiling panels, wall coverings or 3D installations. Designed with playful sophistication using both creative and technical expertise inclusive of the needs of children with SEN.

Customers are Interior Designers and Installers of educational and recreational play spaces. For customers, it provides cost effective, customised solutions, combined with the convenience of UK manufacture and ease of installation.

Users are children, inclusive of those with Special Educational needs (SEN), (ASN in Scotland), notably with speech, language and communication needs and Autism. For users, it minimises background noise, helping to hear speech more clearly, aiding focus and concentration, and creating a sense of calm.

Created using sustainable and socially responsible British wool materials unlike many acoustic products on the market manufactured using fossil fuel materials (polystyrene, polyurethane and PET polyester). Wool has inherent acoustic absorption, VOC and odour absorption, breathability, fire resistance and insulation. It is biodegradable, renewable and recyclable thereby supporting the circular economy.